Enhancing Textured Hairstyling With Sustainable Products: the Plant-Based Future of Textured Hair Extensions.

My project stems from the award-winning brand, Niyo Hair and Beauty, which is currently a dormant limited company that makes up part of the Niyo Group eco-system. Niyo Group is a collection of two award-winning dynamic and innovative companies that operate in the education, tech and hair and beauty markets. Our work focuses on empowering ambitious women to build the world's most meaningful systems and products that change culture, disrupt the unequal status quo and revolutionise society.

Niyo Hair and Beauty is provides training for textured hairstylists and a revolutionary contributor to the textured hair industry through technology and the innovation of sustainable products. The innovation idea that I am applying for this funding with seeks to eradicate the need for plastic-based products within the textured hair industry and create a new ecosystem of sustainability. The first step in creating an ecosystem of sustainability within the textured hair industry will be achieved through the creation of textured hair extensions utilising plant-based fibres.